Writing Home: Letters to and from Florentine Exiles (1433-1494)

I propose to research epistolary correspondences between Florentine exiles and those they were forced to leave behind
during the period of Medici dominance from 1433-1494. The objectives of this research will be: to investigate the effects
over time of such correspondences on their readers' and writers' conceptions and memories of home; to map the kinds
of imagined homes they had the potential to engender; and to address questions of identity as it related to the family,
citizenship, the patria and politics. The initial focus of my research has been on the letters of Alessandra Strozzi (c. 1406-
1471) to her sons, exiled from Florence in 1434 and scattered throughout Europe. These show that for the Strozzi, home
meant family, above all the relationship between the mother and her children. I expect to find that other Florentine exiles'
identities and ideas of home would have related to their citizenship and pride in the Republic. Some may have felt
embittered by the state of affairs that resulted in their expulsion, and through their letters conjured a nostalgic idea of
home in an idealised past. Others may have pined for the burgeoning cultural scene from which they were excluded. Set
within such a thematic framework, my readings will aim to conclude on the varieties of Florentine identity and establish
new thinking on the building of imagined homes through letter-writing.